RESP- Reef Enhancement For Scour Protection

ARC Marine are an award winning eco engineering company specialising in low carbon, nature-based solutions for the marine environment. Our technology reef cubes®, the building blocks for the ocean, is already being sold commercially for pilot projects around offshore wind farms and aquaculture sites. reef cubes® are patented multi-purpose eco-friendly, low CO2, non-toxic cubical structures with each side ranging from 0.15m to 2.0m, weighing up to 12 tonnes. They quickly establish marine life in their chambers and on their textured surfaces, whilst performing primary roles for mankind such as scour, pipeline and cable protection, aquaculture ecosystem substrate & gravity mooring devices, mangrove reforestation planters and anti-bottom trawling deterrents for Marine Protected Areas. ARC Marine’s mission is to accelerate reef creation globally whilst supporting green energy projects like offshore wind and become the first unicorn in the new era of nature-based solution driven companies.